Training the Trainers: Developing Training Materials to Support the Wellbeing of Criminal Justice Analytical Professionals

The primary aim of this fellowship is to create resources and a toolkit that will offer tailored support options for criminal justice staff who work on distressing material. The outputs from this fellowship will include the development of comprehensive training materials designed to enable professional trainers to effectively teach staff how to recognise and respond to signs of psychological distress. Additionally, the fellowship aims to raise awareness around sign and symptoms of distress and build resilience among professionals by offering practical tools and resources to manage distressing situations, thus enhancing their overall wellbeing.

The prevalence of vicarious and second-hand trauma among professionals, especially those in the criminal justice system and emergency response, underscores the importance of this project (Duran et al, 2021; Duran and Woodhams, 2022, 2023, 2024). These individuals regularly encounter traumatic situations, leading to second-hand traumatic stress, burnout, symptoms of depression, and reduced job performance. Existing support mechanisms often lack the specificity required to address the unique challenges faced by these professionals. Therefore, a tailored toolkit can bridge this gap, providing them with the necessary resources to cope effectively.

Combining insights from psychology, sociology, and technology ensures a holistic approach to addressing and supporting staff wellbeing, which is crucial for developing effective interventions and support systems. This interdisciplinary approach will increase the toolkit's potential effectiveness and applicability across various professional settings.